Multi-parametric characterisation of peripheral immunity in recipients of checkpoint immunotherapy across a large patient cohort

Metastatic melanoma previously had poor prognostic outcome with low sensitivity to chemo- and radiotherapy treatments. However, the introduction of immune checkpoint blockade (ICB) revolutionised treatment massively improving survival outcomes. Whilst extensive studies have investigated the impact of ICB on T-cells, the effect on B-cells is less. Dissecting B-cell responses to ICB may discern predictive markers of clinical outcome and autoimmune toxicities.

This project focuses upon exploring the response of both B-cells and T-cells to ICB as well as any changes induced in BCR/TCR repertoires. In addition, the interaction of B-cells and T-cells was explored to better understand the mechanism of action and identify any predictive markers of clinical outcome.